Energy Fluids Limited

Energy Fluids have developed a novel industrial mixer capable of producing significantly better dispersions than what is currently commercially available. This project will look at demonstrating and validating the performance of the novel mixer targeting the food emulsions as an initial application. The mixer will be applicable to other markets such as paints, inks, cosmetics, nanomaterials etc.